University of the West of Scotland and Loch Lomond Distillers Limited KTP 25_26 R2

To enhance operational efficiency, reduce carbon emissions and improve environmental sustainability through improved waste management - unlocking cost savings, releasing capacity and ensuring alignment with current and future regulatory requirements.